Synthetic Methods for Conversion of Linear Peptides into Peptide Macrocycles

This project describes the development of a method to turn native linear peptides into non-natural macrocyclic ligands. Based on reactions at site-specific peptide conjugates, a catalyst will enable linkage to tryptophan, tyrosine and histidine amino acids residues, resulting in the peptide macrocycles. These new macrocyclic molecules can be used to probe protein-protein interactions in disease-related systems.